New Biomass Boiler Technology

The UK’s RHI has stimulated demand for biomass boilers and we must comply with emissions standards for our customers to qualify for RHI. Many biomass boilers can achieve the current PM and NOx standards, even the low-end technology boilers.By 1 Jan 2020 EU Member States will implement new emissions standards for solid fuel boilers, where emissions must be significantly reduced.Current technology boilers will find it difficult to meet the new standards and we want to provide a package that can exceed future legislation well in advance of the deadline.